Bournemouth University And Five Rivers Child Care Limited

To research, develop and implement an innovative model for the evaluation of 'intervention and treatment' to support the residential care of children with complex needs.